Investigating alternative modes of radiotherapy and the combination with DNA repair inhibitors in enhancing the treatment of glioblastoma

EGlioblastoma (GBM) is the most common primary brain tumour in adults, in which survival rates are extremely poor (median survival of ~12 months). Conventional radiotherapy using X-rays is known to have limited effectiveness, and tumours invariably progress. Therefore, alternative and more effective radiotherapy strategies are needed to combat the disease. Proton beam therapy (PBT) and boron neutron capture therapy (BNCT) offer significant benefits over X-ray radiotherapy as these are more targeted towards the tumour, and which can lead to enhanced biological effectiveness due to more extensive DNA damage. However, there are still uncertainties of the molecular and cellular effects of PBT and BNCT requiring investigative translational research using appropriate GBM models. Furthermore, the identification of combinatorial drugs/inhibitors needed to further enhance the sensitivity of GBM to these radiation modalities is unclear. This exciting MRC AIM DTP will develop novel PBT and BNCT research using the unique radiation facilities present at the University of Birmingham, and define optimal strategies to overcome the inherent radioresistance of GBM. This will be achieved using established cell lines, 3D spheroids, patient-derived organoids, and an in vivo chick embryo model. This project has high translational potential for the benefit of GBM patients, which is desperately needed.